Learning based multi-scale modeling

The macroscopic properties of materials that we observe and exploit in engineering applications result from complex interactions between physics at multiple length and time scales. This project aims to develop a general framework for modeling multi-scale material behavior with learning-based/data driven tools. The project will involve mathematical analysis and numerical simulation. The lower-lengthscale data will be generated using C++, and trained with Python (Pytorch).